Robotics for hazardous environments; A mechatronic tail for dynamic compensation of a robotic arm applied to a Quadruped robot

To design, simulate and experimentally validate a tail design and control
system for the dynamic stability of a quadrupedal low velocity robot with an appendage and gripper designed to pick up, carry and set down objects with varying size,
mass, and inertial properties. The project would consider both the stability of the robot when picking up and
putting down the object, and the stability when in motion (walking) carrying the object.